Transforming Net Zero with Ultrawide Bandgap Semiconductor Device Technology (REWIRE)

Co-created and delivered with industry, REWIRE will accelerate the UK's ambition for net zero by transforming the next generation of high voltage electronic devices using wide/ultra-wide bandgap (WBG/UWBG) compound semiconductors. Our application-driven, collaborative research programme and training will advance the next generation of semiconductor power device technologies to commercialisation and enhance the security of the UK's semiconductor supply-chain.

Power devices are at the centre of all power electronic systems. WBG/UWBG compound semiconductor devices pave the way for more efficient and compact power electronic systems, reducing energy loss at the power systems level. The UK National Semiconductor Strategy recognises advances in these technologies and the technical skills required for their development and manufacture as essential to supporting the growing net zero economy.

REWIRE's philosophy is centred on cycles of use cases co-created with industry and stakeholders, meeting market needs for devices with increased voltage ranges, maturity and reliability. We will develop multiple technologies in parallel from a range of initial TRL to commercialisation.

Initial work will focus on three use cases co-developed with industry, for transformative next generation WBG/UWBG semiconductor power electronic devices: (1) Wind energy, HVDC networks (>10 kV) - increased range high voltage devices as the basis for enabling more efficient power conversion and more compact power converters; (2) High temperature applications, device and packaging - greatly expanded application ranges for power electronics; (3) Tools for design, yield and reliability - improving the efficiency of semiconductor device manufacture.

These use cases will: improve higher TRL Silicon Carbide (SiC) 1-2kV technology towards higher voltages; advance low TRL devices such as Gallium Oxide (Ga2O3) and Aluminium Gallium Nitride (AlGaN), diamond and cubic Boron Nitride (c-BN) towards demonstration and ultimately commercialisation; and develop novel heterogenous integration techniques, either within a semiconductor chip or within a package, for enhanced functionality. Use cases will have an academic and industry lead, fostering academia-industry co-development across different work packages.

These initial, transformative REWIRE technologies will have wide-ranging applications. They will enhance the efficient conversion of electricity to and from High Voltage Direct Current (HVDC) for long-distance transfer, enabling a sustainable national grid with benefits including more reliable and secure communication systems. New technologies will also bring competitive advantage to the UK's strategically important electric vehicle and battery sectors, through optimised efficiency in charging, performance, energy conversion and management.

New use cases will be co-developed throughout REWIRE, with our >30 industrial and policy partners who span the full semiconductor device supply chain, to meet stakeholder priorities.

Through engagement with suppliers, manufacturers, and policymakers, REWIRE will pioneer advances in semiconductor supply chain management, developing supply chain tools for stakeholders to improve understanding of the dynamics of international trade, potential supply disruptions, and pricing volatilities. These tools and our Supply Chain Resilience Guide will support the commercialisation of technologies from use cases, enabling users to make informed decisions to enhance resilience, sustainability, and inclusion.

Equity, Diversity, and Inclusivity (EDI) are integral to REWIRE's ambitions. Through extensive collaboration across the academic and industrial partners, we will build the diverse, skilled workforce needed to accelerate innovation in academia and industry, creating resilient UK businesses and supply chains.